SALTC- simulating Ageing and Long term Conditions.

"SALTC is a socio-technological research activity concerned with reversing the concept of Long Term Care, and using Reverse Assumption Thinking, looking from the other end, that of the final stages of the condition backwards. By using an immersive experience, the individual is illustrated the typical emotional and financial impacts of these conditions, coupled with the effect on relatives, loved ones etc. as well as the financial impact of providing support for individuals planning for the later stages of their lives.
This project seeks to quantify the most common Long Term Conditions and looks to qualify different deterioration stages for each condition, adding them into a "protocol of acceptance". Once this protocol is defined, the project aims to make it available on the internet for interested parties to shape the protocol with their personal experience, thus allowing the public to inform the project of where the "flash points" of personal acceptance are, with regards the need for external help, when looking at specific conditions.
Challenging the status quo with regards to both policy and practice, the project looks to find a protocol that might be used by a person to add detail and acceptance thresholds to their understanding of the effects that long term condition may have on them. In such a manner, it might be possible to ascertain the boundaries and trigger points to when people suffering from a Long Term Condition, may require assistance, or may no longer consider that the quality of life is worth continuing with.
The final aspect of this research project looks at the socio-economic impact for the UK, using the established protocol's findings to draw a line in the sand regarding suffering and what the public deems acceptable in the context of lone living, and when they need support. It looks to see how support in this context can be planned for in advance and if Living Will's may be augmented by the fidelity that such an immersive experience brings."